Machine Learning Approach to Identify Environmentally Friendly Alternatives to SF6 for Electricity Networks

The use of sulphur hexafluoride (SF6) in modern transmission and distribution networks needs to be phased out as it is a highly potent greenhouse gas. Annually more than 8000 tonnes of SF6 are emitted into the atmosphere and 80% of it is used in the power industry, therefore its use in gas insulated equipment must be reduced as soon as possible to avoid the negative contribution to the climate change. However, SF6 has great electrical insulation properties which makes finding a substitution challenging. Due to a high number of existing gas combinations, it is impractical to perform high voltage testing on all mixtures. The machine learning approaches are known to be applied to determine the electrical properties of gases in other research, but the generation of mixtures has not been investigated yet. Hence, the intent of this project is to develop a set of tools that will narrow down the search space for SF6 alternatives with the aid of machine learning. Based on the known electrical properties of gases, their simulation and/or experimental data, machine learning will be able to find the potential candidates matching required operational properties. Then the identified gases can be further tested in a controlled laboratory environment to verify the results. Machine learning can also help fine tune a mixture of known gases for optimal performance. This approach will significantly speed up the identification process and minimise the time to market.

The proposed outputs will be achieved through a modular approach to software development. Firstly, the literature about machine learning and other computational approaches will be reviewed in order to select applicable methods both for gas properties prediction and mixture generation. Secondly, a dataset of compounds with the properties of interest will be gathered to train and test the algorithms. With the dataset in place, the software for gas mixture optimisation based on their evaluated operational and environmental parameters will be developed. Lastly, the results of the main software will be tested in the HV laboratory to verify the suitability of identified gas mixtures and to fine-tune the algorithms.

Besides that, the prediction of the individual compound properties from molecular descriptors obtained via first principles calculations such as density functional theory will be explored. This will make a large computational screening approach possible which will filter out unusable compounds and highlight potential SF6 replacement candidates.